Feminising the Archive and the Women of Derbyshire's Country Houses, c.1700-1850

This project aims to contribute to the fields of women's history, public history, and archival science. It centres on a largely unknown collection of women's letters at Derbyshire Record Office, uncovering for the first time the domestic lives and experiences of women at Derbyshire's country houses. Alongside completing a PhD thesis, which will be based on this archival material, I will also be taking new steps to 'feminise' the archive and finding aids that have traditional prioritised male lives and experiences.